Improving predictive validity of tumour markers. Developing and validating predictive models using a nationally representative UK primary care databas

Improving predictive validity of tumour markers. Developing and validating predictive models using a nationally representative UK primary care database